The University of Leeds and BCW Treatments Limited KTP 23_24 R5

To develop a novel surface treatment that will enable the use of cold-cure adhesives to bond aluminium panels and overcome the negative environmental impact of energy intensive ovens currently used with hot-cure adhesives.